Epigenetics of circadian rhythms

Genetic, as well as environmental factors are key factors responsible for the modulation of circadian rhythms. Any disruption to either of these factors can lead to sleep and circadian rhythm disorders as well as associated pathologies. Although intense efforts have been directed towards understanding the genetic bases of the circadian rhythm phenotype, little is known about the pivotal role played by the environmental factors. Food intake, activity and age, although known to entrain the circadian genes' expression, are elusive factors with regards to their mechanism of action. Epigenetics is thought to be fundamental in the biology of circadian rhythms and it is hypothesized to be one of the key mediators linking circadian rhythms to external factors, such as light, temperature, stress, drugs, hormones, food, and age. Moreover, the interaction between circadian rhythms and metabolic physiology has shown to display an intricate epigenetic mechanism of action, all mechanisms worth shedding light upon.

BBSRC priority areas:
Healthy Ageing
In vivo techniques (strategic skills)

WUB, ENWW